rais - customer intelligence agent

Rais, an innovative UK SME, intends to provide online retailers with a novel intelligence
solution that will reduce their cost of customer acquisition and generate more repeat business.
SME retailers typically can’t generate sufficient consumer insights to prepare the personalised
and relevant campaigns needed to drive repeat business. Many suffer from a high cost of
acquisition too, and do not have the consumer intelligence or means to find new, profitable
customers.
As a result many SMEs bombard their customers with irrelevant marketing communications
and with generic offers and recommendations. This both disengages customers and reduces
retailer profitability ultimately impacting consumer choice.
Rais’ powerful, but simple-to-use software tool will uniquely use advanced machine learning
and AI to enable clients, particularly SMEs, to focus their marketing communications leading
to the acquisition of high lifetime value customers and increased repeat orders.
The proposed project will generate a novel product capable of:
a). Extracting (from disparate sources), connecting, auto-analysing and generating insight
from consumer data
b). Recommending what actions to take as a result of the insight generated
c). Presenting insight and recommendations in an easy to absorb manner for retail marketers
so they can take actions more quickly, e.g. what customers should buy next, what they might
like to buy and with what sort of discount (if any)
d). Learning whether the recommendations were good or not based on the resulting actions by
consumers (via machine learning and artificial intelligence)